Development of image-informatics approaches to advance drug discovery and development in neurodegenerative disorders.

Development of image-informatics approaches to advance drug discovery and development in neurodegenerative disorders.